University of Kent and Innovision IP Limited KTP 22_23 R4

To develop statistical methods that will improve the accuracy of diagnosis of brain injuries, Alzheimers and epilepsy. To develop a new clinical diagnostic product with 95% accuracy.